Digitalizing holographic printing

If you've seen traditional 3D lenticular pictures- sometimes known as holograms in souvenir shops you'll know that although moderately novel they lack clarity, depth, quality.

Now imagine a VR window with incredible depth and clarity, offering you the ability to look around, beyond the borders of the frame. A world on the other side of the glass. Imagine looking around an iconic scene in your favourite film and this is hanging on your wall.

We're looking to digitize real laser high definition holographic printing (not lenticulars) with a view to creating a range of valuable collectible film fan art and services to creative industries.

With this project our team is going to deliver an industry innovation with developing the means to generate an ultra-realistic 3D volumetric imaging, which is capable of displaying virtual scenes or objects almost indistinguishable from reality and without the need for glasses. Perfect for merchandise, art works and public attractions (e.g. museums to display precious ancient artifacts in multiples exhibitions and indistinguishable from the real object). The result of this process, the 'virtual window' combines cutting edge technology to produce a viewer experience unseen before.